REuse of Structural sTeel in cOnstRuction (RESTOR)

Steel buildings form the vast majority of multi-storey and industrial buildings in the UK. More than 85% of the structural steel in existing buildings is recycled at the end of their service life whereas less than 15% is reused. However, steel recycling is energy-demanding and contributes to the UK iron and steel industry being the largest industrial sector in terms of both energy demands and greenhouse gas emissions. Thus, there is a genuine need for cutting-edge technical innovations embedded in the circular economy that maximizes sustainable, efficient and low-energy reuse, rather than energy-demanding recycling, of structural steel.

RESTOR is the first project of its kind to apply sophisticated non-destructive testing (NDT), machine learning optimization, and building information modelling to reuse structural steel in construction. At the end of the first lifespan of used steel members (e.g., beams, columns, braces), RESTOR will allow their material properties to be determined based on NDT measurements. RESTOR will optimize the repurposing of used steel members and validate their structural performance during their second lifespan. It will develop a new, validated and optimized state-of-the-art generative design tool that will create automated and optimized building configurations made of used steel members. The outputs of RESTOR will therefore enable sustainable delivery of the infrastructure projects planned as part of the post-COVID-19 economic recovery strategy.